DE-ICER

"This project will develop competitive design capability for ice crystal icing in new and novel engine architectures as well as improved ice detection and anti-ice systems. The improved understanding of icing mechanics in combination with an integrated icing protection system and better characterisation of the icing will ensure that the UK remains competitive on future gas engine architectures such as the UltraFan; an important step in continuing to meet environmental targets.

The work packages will be developed by Rolls-Royce working in partnership with the University of Oxford as well as GKN aerospace and SATAVIA Ltd, in addition to utilising the UK manufacturing services supply chain."